Eigenvalues of non-Hermitian random matrices

The project concerns with the study of statistical properties of eigenvalues of non-Hermitian random matrices whose entries are random variables. The goal is to study the limiting distribution and fluctuations of eigenvalues and several other statistical quantities.